Using adeno-associated virus gene therapy to treat rare kidney disease

Freeline is requesting a change of scope to project number 104902 – “Using AAV gene therapy to treat rare kidney disease” that would redistribute funds to enable critical safety risk mitigation experiments to be performed within the timelines of the grant.